Real-time Mobile Video Editing - Save time creating high quality video content.

We're developing real-time video editing technology to save time making content on your mobile. We want high quality content creation to be effortlessly easy, fast and accessible.

Users will be able to record video with our iOS camera app to select A Roll or B roll as they shoot, which will be pre-organised in the editor. B roll will have the volume automatically lowered in the editor and shots will be synced to music giving a professional touch.

In addition to this linear content structure of A Roll followed by B roll, users will also scroll through the timeline of previously shot footage when in the camera view. They will then record B Roll over the top of an A roll preview at the perfect moment. The B Roll footage will appear over the top of A Roll in the editor as it was recorded in the camera.

E.g. After an artisan describes their product to camera, they can add B roll shots of the craft to match their words.

Perfect for entry level video creators, creative professionals and anyone else looking to save time making content from their mobile to go to market.